Papcup: A Technical Feasibility Study into Point-of-Care HPV Detection via Menstrual Blood Biosensing

Papcup is an innovative healthcare device reimagining how women and people with a cervix access cervical screening. Every year, millions miss out on potentially life-saving tests due to fear, discomfort, or practical barriers. Papcup aims to change that.

Our device offers a discreet, easy-to-use, at-home screening option that fits naturally into everyday routines. By removing the need for invasive procedures or clinic visits, it provides a more private, comfortable experience---designed with empathy and accessibility at its core.

This approach is especially valuable for those who face additional barriers to care, including disabled women, LGBTQ+ individuals, and people from cultural or religious backgrounds where internal vaginal examinations may be taboo. It also supports women with busy lives, childcare responsibilities, or limited access to healthcare services.

Papcup's goal is to help more people take control of their health on their own terms. By increasing comfort and convenience, the device encourages wider participation in screening and supports the long-term goal of eliminating cervical cancer. This feasibility study will explore whether our proposed approach can work as intended. The findings will inform further development and future clinical studies, moving us closer to a more inclusive future for women's health.